Storage Heating and Renewable Energy (SHARE)

The award is to Connected Response who specialise in the retrofit smart-charging of electric storage heating and hot water systems, as found in 1.5m homes in GB, many of whom, especially in the North, are disproportionately fuel poor. Their technology has evolved over the last five years to serve social housing tower blocks and keep residents warm when they want to be warm. This is done by moving away from night-charging only and has been delivered collaboratively with major social housing landlords and energy suppliers. This Sustainable Innovation Fund award will enable Connected Response to develop a low cost solution for the existing large installed base of electric storage heaters in GB (1.5m+, 10GW peak load, potentially 2Mt of CO2) and/or domestic electric hot water properties to have their electric heating energy consumption dynamically synchronised with the availability of renewable energy. This provides financial benefits for the homeowner as well as reductions in CO2 by making better and more efficient use of renewable generation. The solution is energy supplier agnostic and designed to work with the consumer's preferred supplier. Flexible charging is especially relevant for consumers post Covid-19 in that it enables improved comfort, reduced bills and better health. It is widely acknowledged that there is a direct correlation between warmth and wellbeing - better heat means better health - especially important when households are experiencing a disruption in circumstances. Household heaters will be charged according to individual resident comfort needs, local weather forecast and room temperature, rather than to suit historic electricity network needs. Each household will also be able to play its part in the wider climate change agenda by their heater charging being dynamically aligned with the availability of renewable energy. This innovation will add further value to the Smart Meter roll-out and demonstrate that a smart-charging retrofit storage heating solution can play a major part in the electrification of home heating and future grid management.